Cellulose and polymer-based composite water filtration media

Water is the most important resource to sustain life emphasizing its relevance in most human activities. Nevertheless, urbanisation, overpopulation, industrial activities, human activities, landfill expansion, mining activities, and urban wastewater continue to pollute water bodies. It is estimated that over 2.1bn people globally do not have access to safe and clean drinking water with 3.4m people dying each year from consuming contaminated water.

Water bodies are contaminated with organic and inorganic pollutants, oil, microbes, micro and nano plastics, pathogens, pesticides and pharmaceutical wastes. The presence of all these pollutants is detrimental to aquatic ecosystems, humans and the environment due to their bio-accumulation and toxicity.

In most developing countries, such as in Africa, illegal mining activities are a challenging problem affecting potable water availability. The water bodies are contaminated with arsenic, mercury, cadmium and other toxic substances released during mining activity. Besides mining, plastic waste, agrochemicals from agricultural activities and untreated domestic sewage pollute the water resources.

The wide impact of water pollution has created an urgent need for water purification approaches to decontaminate industrial and household wastewater before discharging it into rivers and other waterways. In water treatment, membrane separation processes have emerged as a promising solution because of their effectiveness, selectivity, and potential to safeguard water resources. The membrane fabrication process, with techniques such as electrospinning, phase inversion, and wet spinning is being explored for pollutant separation applications. Among these, electrospinning has gained significant interest due to its ability to produce membranes with a high surface area to volume ratio, fine pore sizes, lightweight, a wide variety of fibre composition and tuning of fibre sizes, and flexibility to spin biodegradable polymers.

Wastewater treatment materials must be sustainable (i.e. lower carbon footprint and environmentally friendly), low cost and with superior performance. Cellulose, abundant in nature, has been extensively studied for this purpose. Cellulose derivatives are spun into water filtration to decontaminate oil-polluted water and remove micro and nano plastics. Additionally, porous materials such as zeolites, metal-organic frameworks, activated carbon, and biochar have been researched for removing specific wastewater pollutants.

The presence of multiple contaminants makes decontamination of wastewater challenging. A unique combination of several porous materials producing mixed fractionation within one construct of a water filtration device would be a new approach to multiple contaminants extraction. This project aims to produce a hierarchically structured composite filtration medium for the extraction of multi-component pollutants and prove the efficacy of filtration of mixed polluted aqueous media. To achieve this aim, the initial study will be on electrospinning a fibrous network by incorporating metal-organic frameworks (MOFs), cellulose nanocrystals (CNCs) and zeolites in a polymer and functionalize the surface. The next step will be to explore electrospinning hybrid microporous polymer composites of functionalised MOFs or conjugated microporous polymers (CMPs). The final study will be on incorporating modified hybrid electrospun fibres in foams to develop a foam filter.

The development of these lightweight cellulose-polymer filters can be deployed in low-income countries and disaster-stricken areas for generating portable drinking water. In addition, these composite filters can be tailored for the removal of heavy metals, dyes or organic pollutants which would be helpful for industrial waste treatment. Also, the filtration system will work in a gravity-fed or low-pressure system reducing the energy cost associated with the use of a high-pressure filtration system.